Assessing the commercial viability of the Undo Flight Recorder: a new technology that assists in the diagnosis and fixing of Linux and Android software failures in the field.

According to Cambridge University research, developers spend 50% of their development
time debugging, representing significant cost to the industry and to the economy as a whole.
Undo Software, leading supplier of software quality tools for Linux and Android, is currently
developing a new technology to assist in the diagnosis and fixing of Linux software failures:
the Undo Flight Recorder (UFR). Software is written by developers working for a software
vendor, and consumed by an end user. Buggy software creates significant costs to the
software vendor and represents even greater costs to the end user. To analyse an end user
reported software failure, developers must either reproduce the error on their computer or, if
that fails, travel to the end user site to reproduce the issue there. Both options are time
consuming and expensive, and there is always the risk that the issue cannot be reproduced.
The UFR is an error-reporting system that resolves this issue by removing the need to
reproduce bugs. Once embedded into the software vendor’s program, UFR enables the
program to record itself. The resulting recording contains an instruction-level recording of the
defective code’s execution, i.e. everything the buggy program did. Developers can then load
the UFR recording onto their own machine to find and fix the bug; saving time and money,
and preserving company reputation.
Undo believes the UFR has huge market potential as any vertical which writes C/C++ on
Linux and Android could use the UFR. These include: embedded, automotive,
telecommunications, web and enterprise, amongst others. However, Undo only has visibility
into one market: Electronic Design Automation (EDA), as its current product is being sold
into this vertical. The PoM grant will be used to understand the product and market
requirements of different markets, to rank the markets in order of attractiveness and to
understand the compelling ‘value proposition’ the UFR brings to each vertical.